Robotics and the Law: Towards responsible and sustainable adoption of industrial collaborative embodied autonomous systems in the case of digital manu

In Industry 4.0 smart machines are digitally connected with one another - sharing information and making autonomous decisions. This new wave of industrial revolution is expected to enable organizations to strengthen their competitive advantage by fundamentally reconfiguring the business operations in order to improve productivity, reduce risks, and increase product quality [1]. Therefore, Industry 4.0 is becoming a popular research topic in both academic and business arenas. However, Industry 4.0 is a rather broad concept with multiple layers incorporated into the movement. Given the interest of my industry partner, DigiTOP, I am motivated to look into the use of industrial collaborative embodied autonomous systems in digital manufacturing.

Robotics has been introduced to manufacturing since 1961 [2]. However, traditional industrial robots are kept behind barriers with strict policies on the safety protocols, such as, sensors and systems to prevent people from being in close proximity to the robot while it's working and to ensure that the robot automatically stops when people are within certain range. Collaborative robots ("cobots"), on the other hand, are designed to work alongside humans which raises prominent concerns beyond current industrial robot safety standards. For example, isolating the robot in a cage with multiple sensors as a form of safety measure is no longer applicable. The safety challenges with cobots cannot be overcome by simply installing a standard movement detection; there is a need for safety standards in decision-making criteria programmed into robots. Because cobots learn from human workers, the system must enable robots to distinguish desirable behaviours from harmful behaviours so that a robot can only replicate the appropriate human gestures. Consequently, the interactions between cobots and humans also create the norms of endless personal data collection and processing which can challenge the principle of privacy. Therefore, the purpose of this socio-legal PhD research is to examine the legal, ethical and social challenges posed by cobots within the context of digital manufacturing. The goal is to design a digital toolkit to help businesses uptaking industrial collaborative embodied autonomous systems in a responsible manner.

As it is mandate for end users, technologists, and law enforcers to collaborate in order to effectively tackle the challenges [4], my research focuses on understanding of the pressing concerns from different stakeholders around the implementation of cobots in the workplace. I have interviewed 15 experts in the area of law, policy making, consultancy, manufacturing, and robotics. Based on the finding of this study, I drafted a framework showing the relationship of the different underlying challenges posed by cobots. The framework will be used as the basis to help determine the relevant legal frameworks for further evaluation of the current law. The toolkit will draw on different concepts explored in my PhD.

Potential impact
We intend the Horizon CDT to be the place where partners come to find their future employees and to engage with the opportunities and challenges of digital identity and personal data. The key beneficiaries of our research will be:

- Commercial private sector companies that will engage with our CDT students during their research and/or employ them after graduation. Our partners include companies developing digital identity technologies as well as user companies across a range of sectors (consumer goods, entertainment, transportation, energy and others).

- Public sector and third sector organisations that are concerned with the use of digital identities to support civil society including broadcasters, healthcare providers and campaign groups.

- The public whose personal data forms the focus of their research and who will ultimately use and come to depend upon digital identities.

- Research communities spanning computer science, engineering, psychology, sociology, business and humanities.

These will benefit in various ways.

- Commercial, public and third sector companies will benefit from being able to recruit from a pool of talented PhD graduates who bring an in-depth understanding of digital identity and a proven ability to work in interdisciplinary teams. They will also benefit from being able to participate in co-creation of PhD research to ensure focus on relevant challenges and be able to exploit results of this PhD research.

- The public will benefit through a greater understanding of the opportunities and challenges of digital identity.

- Research communities will benefit by opening up promising new interdisciplinary fields.

Our Impact activities will be driven by Professor Derek McAuley, the Director of Horizon, who has a track record of establishing industry labs, spinning our companies and who is currently acting CIO of the TSB funded Connected Digital Economy Hub. Key activities will be:

- All Horizon PhDs will be carried out in collaboration with an external partner who will be involved in drawing up the initial topic, recruiting students, shaping the PhD proposal, supervision, and hosting at least one internship

- We will continue to organise knowledge exchange events within Horizon that are open to our network of over 100 external partners, including our annual Horizon Research Conference.

- We will encourage the release of applications, open source software, and open datasets wherever collaboration agreements allow.

- We will actively encourage our students to spin-out new ventures, including providing seedcorn funding through Horizon.

- We will engage our students with our two partner catapults, the Connected Digital Economy Catapult and the Satellite Applications Catapult.

- We will actively encourage industry visits through guest lectures on our "Broadening Horizons" core taught programme.

- We will also encourage companies to define, steer and sponsor the first year interdisciplinary team projects.

- Our students will complete a module on Public and External Engagement and are encouraged to engage in public events and exhibitions.

- Horizon's journalist-in-residence will help expose students research to the wider world through regular blogposts, while the University's marketing and communications team will help them develop press releases.

- We will provide training in research publication as part of the Professional Skills module and mentor publications through the Practice Led Project and the annual writing retreat (where students present and critique draft papers).

These impact activities will be supported by a professional online presence with posters, demos and podcasts made available through our website and associated YouTube channel and twitter feed, and with individual PhD profiles being posted on our own site and on external networking portals such as LinkedIn and ResearchGate.